University of Strathclyde And SP Power Systems Limited

To capture future demand-side load profiles and understand their impact on the UK's electricity network design, leading to updated design-guides and national dissemination via ENA.